Nutritional programming of lifespan

Consumption of unhealthy diets is exacerbating the burden of age-related ill health in ageing populations. Such diets can programme mammalian physiology to cause long-term, detrimental effects. Recently, we have shown that in Drosophila melanogaster an unhealthy, high-sugar diet in early adulthood programmes lifespan to curtail later-life survival despite subsequent dietary improvement. Excess dietary sugar promotes insulin-like signalling, inhibits dFOXO - the Drosophila homologue of Forkhead Box O (FOXO) transcription factors - and represses expression of dFOXO-target genes encoding epigenetic regulators. This project aims to understand the epigenetic regulation downstream of dFOXO and nutrition in order to elucidate the mechanisms that program animal lifespan.